An inclusive measurement of three-lepton production in pp collisions with ATLAS

The three-lepton final state is powerful probe of several important physics processes. In the Standard Model, it can arise from WZ production and top-Z production, as well as continuum processes which do not involve an on-shell Z boson. A precise inclusive and model-independent measurement will extend knowledge of these processes both in precision and into the off-shell regions. It will also be a powerful input to Effective Field Theory fits searching for signs of physics beyond the Standard Model above the LHC energy scale, and will be directly sensitive to models which have mass states within reach. We will make such a measurement, unfolded to particle level, and use it to probe the Standard Model and probe physics beyond it.